Teesside University and Saturn Turbo Services Limited KTP 24_25 R3

To enable a digital transformation within Saturn Turbo Services Limited (STSL ) to an Industry 4.0 production environment characterised by enhanced capabilities in new optimised part development for clients and automated manufacturing.